ReBabel - deep learning cross-lingual vocal characteristic matching with automated lip-sync

At £2.1bn/annum (2019) and 5.9% CAGR (Marketwatch.com) there is growing demand for foreign-language production, driven by brand globalisation, streaming services (Netflix/Amazon Prime), social platforms (YouTube/Twitch) and the ubiquity of smart phones. Europe accounts for ~22% of the global dubbing industry.

However, while audience data and surveys both show a preference for dubbed content over subtitles, the use of cross-lingual dubbing is limited by high costs and long production times. Other challenges include:

* The difficulty of adapting scripts and the need for multiple takes so Voice Actors (VAs) can match lip-synch. Poor lip-synch is unappealing and sometimes comical.
* Casting. Ideally a close match to the original actor is sought but is constrained by time and costs that may even result in a "best-fit" approach and/or reusing VAs.
* Aesthetic incoherence arising from a voice/body mismatch.
* Time bottlenecks when VAs associated with multiple stars have limited availability.

Producers must therefore balance the additional cost of a dub and the potential for increased sales against offering subtitles only.

**Vision for the project**

In this project we will build on our Speech-Synthesis/Deep Learning (DL) expertise to create ReBabel, an innovative and unique new cross-lingual dubbing tool that lowers costs, improves quality and addresses the challenges via key innovations:

1. Cross-lingual voice-morphing: Changing a foreign-language performance to sound like it was given by the original performer. Our unique technology enables speech-to-speech synthesis (transforming one voice to another in a different language) by utilising our unique neural network model that transforms speech into concepts and back. Our conceptual abstractions convey both literal textual meaning/information, as well as the paralinguistics (sometimes called vocalics) information that can modify meaning, give nuance, and convey emotion and can be edited to apply the desired transformations.
2. Audio-LipSync: AI-driven manual/automatic re-synchronising of the audio to match the lip movements in the video. This will involve direct modification of the audio channel to match the lips of the actor, while conveying the vocal message/content/performance that is expected.

ReBabel will form a module within our in-development Voice Studio suite that will initially offer "Photoshop for Voice" to professional production companies before eventual consumer/prosumer versions.

**Key objectives**

* Development of a fast, accurate and high-quality Machine Learning (ML) model and supporting data structures.
* Implementation of DL for key international languages to enable voice/video lip-sync.
* Testing and validation of model results.
* Achieving a low bar for user's technical knowledge (usability).